Synthetic Electrochemistry: Carboxylic Acid Derivatives as Radical Precursors

The use of radical chemistry in organic synthesis is widespread, yet typical radical reactions are not without their problems: preparation of radical precursors can require additional synthetic steps, while the reactions themselves frequently need elevated temperatures and utilize highly toxic tin reagents. In this project, we will use electrochemical techniques to develop green synthetic radical procedures which proceed at room temperature and use readily available and cheap precursors.